Beyond Grothendieck's conjecture on Galois groups and arithmetic fundamental groups

The pioneering work of Galois, on the solvability by radicals of polynomials equations, established group theory at the heart of modern mathematics. The philosophy inspired by the work of Galois is that given a set of algebraic polynomial equations, various natural symmetries of the set of solutions of these equations encode some important intrinsic properties of the equations. This philosophy was empowered by the far reaching vision of Grothendieck in the second half of the last century. Grothendieck conjectured that finitely generated fields can be reconstructed quite naturally from certain groups arising as symmetry groups of solutions of certain algebraic polynomial equations; the so-called absolute Galois groups. More generally a certain class of algebraic varieties; these are mathematical objects defined by algebraic polynomial equations, can be reconstructed quite naturally from arithmetic fundamental groups arising as symmetry groups of solutions of certain algebraic polynomial equations.

The vision of Grothendieck concretised in the theorems of Neukirch, Uchida, Pop, Tamagawa, and Mochizuki. They established the main foundational results of the so-called anabelian geometry and its birational version. Unfortunately, Galois groups of finitely generated fields, and likewise arithmetic fundamental groups, are still very mysterious objects. A full and explicit understanding of these objects seems to be out of reach in the foreseeable future. Class field theory provides an explicit description of some rather small portion of Galois groups and arithmetic fundamental groups: the abelian quotients.

The main objective of this proposal is to establish new results in this area of mathematical research, whereby one can naturally reconstruct finitely generated fields, as well as certain algebraic varieties, from some quotients of Galois groups and arithmetic fundamental groups; the so-called m-step solvable quotients, which are better understood. These quotients are built up successively, step by step, starting from abelian quotients which are rather well understood by class field theory. Such results would be a substantial sharpening of the foundational results of the theory, and would pave the way to a more explicit, and applicable, Galois theory of finitely generated fields and algebraic varieties.

Potential impact
This project will have valuable impact on knowledge. The achievement of the main objectives of this proposal will constitute a major advance and a significant landmark in our knowledge of basic objects, which play a prominent role in various areas in mathematics, namely finitely generated fields and hyperbolic curves.

This project will contribute to advancing the methodologies used in the specific areas of research of birational geometry, arithmetic geometry, and Galois theory. It will have impact on solving problems and developing theories in several areas of pure mathematics such as algebraic number theory, arithmetic geometry, Galois theory, and algebraic geometry. Other academic researchers in these areas of research will benefit from the techniques and methods used in the project, as well as the new theoretical outcomes of the project.

This research will have a longer term impact on the areas of research where number theory and algebraic geometry are applied to coding theory and cryptography.

This project will have valuable impact on people. It aims to train a research assistant in a highly regarded and significant area of mathematical research, and will further increase and reinforce the academic leadership of the principal investigator in this area.

I expect the research assistant to achieve significant milestone during the project that will allow him/her to pursue a very successful career in a range of possible environments including academia, government, and industry.

The project will have an impact on international development. It will contribute to reinforce the international collaboration between UK academic institutions and Japanese scientific research institutions. Collaboration between UK and Japanese academic institutions in the areas of research related to number theory and arithmetic geometry has been extremely active and successful during the last decades. This project will further strengthen this cooperation in a highly significant research area of number theory and arithmetic geometry, which is not particularly represented in the UK so far, and will contribute maintaining a significant research activity in this area.